Singer Instruments Smart Lab - Proof of Market

Singer Instruments is a 3rd generation family business based in Somerset. The company
develops, manufactures and exports precision instrumentation and laboratory automation
equipment to a global customer base in over 55 countries, including 9 of the world top 10
universities. Singer are market leaders in yeast lab automation for scientists using solid agar
and have pioneered new research methods with several influential yeast biologists. With
support from the Technology Strategy Board and an international group of research scientists,
Singer is now embarking on a project to develop next-generation lab automation. This will
facilitate the work of university research labs, cancer research institutions, pharmaceuticals
companies, biotechnology companies and biofuels companies worldwide and increase
Singer's share of the rapidly growing, multi-$bn lab automation market.